What is Black British Jazz? Routes, Ownership, Performance

Black British jazz (BBJ) is a hybrid musical genre with tributaries in Caribbean and African music, as well as North American rhythm and blues and jazz. This project investigates BBJ in the light of its complex history of migration, political economy, recordings and performances. Can we identify a coherent style here and what might be its cultural significance? In particular, in what ways might BBJ represent black British people and identity? These issues are addressed under the three thematic headings of the project title. There is a corresponding division of labour in the research team, but also space for integrative work.\n\nVia Routes we examine the long gestation of BBJ as a genre and social formation since the early 20th century. Particular attention is paid to memory, continuity and change in performance traditions as they are carried from the Caribbean, North America and Africa to the UK, both by diasporic musicians and the circulation of recordings. We explore this history in terms of 'phonographic orality', investigating the relationship between the continuous process of music making and the periodic fixation of works in recordings. Using oral history and archival research we aim to produce an archaeology of BBJ, showing its emergence through Black Atlantic migration and cultural exchange.\n\nUnder Ownership we investigate entrepreneurship and economic infrastructure, but also cultural policy. How far is BBJ shaped by commerce, how far by state funding for the arts? The broader topic of socio-cultural ownership is also addressed, namely the people and heritage to which this music might be said to belong. Is the designation black British jazz adequate given the complex provenance of the genre? Lastly, we consider alignment between economic and cultural forms of ownership. How far do the people who claim the music as their own have an economic stake in it? To address these questions we analyse published statistics and policy documents, and interview participants.\n\nWith Performance the focus shifts to contemporary recording and live music making. We follow up an emerging strand of research that identifies performance as the key moment in music production. In the case of jazz, performance assumes special significance because always different improvisations lie at the creative heart of the form. Yet jazz scripts - whether in the shape of so-called standards, original compositions or idiomatic 'licks' - also play a key part. And in recording, performances are effectively frozen so that they too may become scripts with the capacity to inflect the BBJ tradition. In analysing performance we use techniques from ethnomusicology to focus in particular on 'participatory discrepancy', that is the creative tension between group co-ordination and individual creativity. Much of the analysis is based on audio-visual recordings of 'gigs', including audience activity, so as to tap the fully interactive nature of performance practice.\n\nIn summary, the project inquires into how BBJ has emerged historically, what forms of ownership are vested in it and how it subsists in contemporary performance. Research is interdisciplinary, paying attention to live performances, recordings and contexts. In this way we aim to provide both a comprehensive study of BBJ and produce knowledge about musical practice that breaks out of traditional paradigms.\n\nThe research team at the Open University bring skills that encompass the interdisciplinary methods and areas of expertise required. Collaboration with both Dune Music, the key organisation for music production and education in BBJ, and the national jazz organisation Jazz Services then provides opportunities for developing empirical research as well as disseminating findings. Involvement of the Center for Black Music Research in Chicago and British Library Sound Archive ensures that the project will have access to key archives and specialist advice as well as international channels of dissemination.